Synchronous Engagement Remote Optometry- SERO: Tele-refraction platform to enable optometrists to interact with patients, test vision and prescribe correction remotely

IbisVision was founded by an eye surgeon from Aberdeen and was established in 2013 to complete the development and commercialisation of a suite of computer-based tools backed up by a secure database and cloud-based patient management system. The objective was to make eye testing easier and more intuitive for both the optometrist and the patient by using the familiarity of a computer and simple inputs. We are continuing to improve the system which now includes visual field, colour vision and the Amsler grid test. The corona virus pandemic has highlighted that routine eye tests to prescribe glasses or contact lenses are impossible with social distancing and, at the time of writing are suspended completely. This application is a feasibility study to explore whether eye tests to prescribe corrective lenses can be done remotely with the optometrist in their consulting room and the patient somewhere else, maybe at home, with a laptop. This has been attempted before with mixed success and always by trying to develop automatic self-testing software that by-passes the optometrist and thus their skill and experience is lost in real-time. Our proposal is highly innovative because we want to keep the optometrist and provide a means for them to interact with the patient remotely in real-time using a fully integrated suite of tests to assess the person's vision and prescribe the correct lenses to correct any near- or farsightedness or astigmatism. This is a challenging undertaking but we will work closely with a large optometry chain to look at the feasibility of three possible ways of achieving it. If successful our product will make eye-testing and getting new glasses highly resilient to subsequent lockdown events and help the optometry sector build back better and compete outside their normal physical catchment area without increasing their carbon-footprint (Green Growth). From the patient's perspective they are responding to a real person in real-time who is conducting the test and taking responsibility for the outcome. This personal interaction and surrender of responsibility to the optometrist has mental health benefits over a purely technical interaction with abdication of responsibility for testing and outcome onto the patient themselves. Also, because people will not have to travel to get their eyes tested, we are saving about three journeys per patient which contributes to our aspiration towards a net zero carbon economy.